Academic Centre of Excellence in Cyber Security Research - University of Birmingham

The University of Birmingham will continue to be acknowledged as an Academic Centre of Excellence in Cyber Security Research. This status builds upon the high quality research already taking place at the University. It will provide additional resources to support further activities for raising the profile of the research group and ensuring the effectiveness of its impact on the cyber security landscape in the UK and internationally.

Potential impact
Impact for existing and future research will be achieved by creating new routes for dissemination. These methods for engagement include conferences, workshops, visits, and invited speakers at the seminar and distinguished lectures series. Additionally, the quality of our research will be enhanced by these routes and the facilitation of further connections in the field across academia, industry and government.